Loughborough University and Sysdoc Limited KTP 25_26 R2

To develop an AI-powered transformation engine that predicts and mitigates risks in complex organisational change initiatives. This solution leverages proprietary transformation data to enhance decision-making, reduce failure rates, and improve ROI. This innovation will revolutionise how businesses plan and execute change, ensuring sustainable, successful transformations.